Queen's University Belfast and Moore Concrete Products Limited

To establish innovative structural design capability supporting new product development and compliance with emerging standards to significantly grow the market for innovative low cost products.